Topological physics beneath magnetic structures and interfaces on superconductors

It has been known for a long time that magnetic impurities induce bound states in superconductors [1] but only in recent years it was realised that lining up such states [2] can lead to a twist in the resulting wave function that is known as a changed topological index. The study of such topological states has by now become a highly active field of research. A strong promotor is the rather recent insight that any quantum technology will have to rely on some form of topological states. In this PhD project we will investigate how topological properties appear at interfaces or magnetic structures embedded on superconductors, in a set-up where a strict dimensional decoupling as considered by most approaches is not possible. This will build on our recent work [3,4]. A particular emphasis will be given to interactions between the states generated by the interaction between the magnetic scatterers and the superconductor, and to particular instabilities that can lead to novel quantum phases.

[1] L. Yu, Acta Phys. Sin. 21, 75 (1965); H. Shiba, Prog. Theor. Phys. 40, 435 (1968); A. I. Rusinov, JETP Lett. 9, 85 (1969).
[2] F. Pientka, L. I. Glazman, and F. von Oppen, Phys. Rev. B 88, 155420 (2013); S. Nadj-Perge, I. K. Drozdov, J. Li, H. Chen, S. Jeon, J. Seo, A. H. MacDonald, B. A. Bernevig, and A. Yazdani, Science 346, 6209 (2014).
[3] C. J. F. Carroll and B. Braunecker, arXiv:1709.06093.
[4] C. J. F. Carroll and B. Braunecker arXiv:2108.05768